The Formulation and Non-formulation of Security Concerns: Preventing the Destructive Application of the Life Sciences

It is well established that policy agendas define and construct what counts as a concern (Majone 1989). Yet, what remains outside of professional and policy agendas is equally an issue of importance. 'Strategic surprise', for example, is a recurring hazard for those attending to the security implications of science and technology (S&T). Yet, why and how some topics are ignored are questions amenable to social sciences and humanities inquiry.

This project seeks empirically and theoretically to assess what is *not* taking place in relation to the analysis of the implications of science for security. It will study what is not taking place in different case studies related to the potential for life science knowledge and techniques to serve destructive purposes. Through doing so, the project will consider how such cases can inform other studies of emerging areas of concern and how they can inform empirical social research in general.

A number of questions that address themes of ethical blindness, taken for granted assumptions, and the social basis of assessments will be central to this project, including:
* How, for who, between whom, and under what circumstances have some applications of science become rendered non-issues?
* What are the everyday routines, practices, social structures that shape this process?
* How have scientists, diplomats, security analysts, and others fostered attention to or distanced themselves from applications of their work?

In relation to Global Uncertainties Programme's goals, this project asks how a diverse range of expertise can be brought together in a systematic fashion to address practical dilemmas associated with openness and collaboration in science. Consideration will be given to how perceptions of S&T and its implications for defence and security vary across professional communities, regulatory regimes, and national contexts. The specific concern with the hostile application of the life sciences examined through the interdisciplinary programme of inquiry outlined in this application will serve as a springboard for addressing what is left outside professional and policy agendas. The ultimate impact anticipated from this project -- as also demonstrated by the activities set out in the 'Pathways to Impact' section -- is to support efforts to prevent the malign use of life sciences and, thus, ensuring S&T work to improve human security.

Potential impact
PROFESSIONAL ORGANISATIONS and NGOs - In recent years, national science academies, NGOs, and other third sector organizations around the world have been considering the nexus between research and future threats for the spread of disease. Through the international research set out as part of Phases 2 and 4, the applicants will be able to partake in and inform existing national and international initiatives to foster science and technology while also preventing the life sciences from becoming the deaths sciences.

PUBLIC SECTOR BODIES AND OTHER POLICY MAKERS - Over the last decade, concerns about the deliberate spread of disease have risen within the agenda of governments as well as inter-governmental agencies such as the World Health Organisation. This is evident from the topics at meetings of the Biological Weapons Convention since 2003 that have included laboratory biosecurity, codes of conduct, and the education of life scientists. As part of the 2011 Review Conference of the BWC, States Parties agreed to monitor and consider responses to the implications of science and technology for the convention. This work will be able to feed into such deliberations (both during the funded period as well as beyond given the long term agendas of the applicants) through examining their commitments and limitations.

In addition, The Blackett Review "High Impact Low Probability Risks" made a number of recommendations pertinent to the themes of this application. The Blackett Review called for fresh thinking with regard to the review, assessment and communication of risks. The unwillingness or inability of experts to consider scenarios which fall outside their community, professional and individual 'comfort zones' was identified in the review as leading to the rejection of potential concerns. Moreover, concern was expressed for which risks experts struggle to recognise.

This project will address these themes by providing how issues are identified as matters of concerns in the first place and (the advantages and limitations of) how they become formulated as problems in need of redress. In this way, the project will seek to benefit decision-making about the high impact but low probability risks associated with the destructive use of the life sciences. It is anticipated this will be achieved by providing users with concepts and analytical frameworks as well as aiding in the identification of problems hitherto marginalised. In addition, throughout the various phases of the project, the applicants will bringing together a wide range of academic expertise - far beyond those traditionally working about defence and security - to understand the governance of risks.

RESEARCHERS IN THE LIFE SCIENCES - The empirical work envisioned will provide a mechanism for engaging directly with practicing researchers and advanced students. As a result, researchers' own understanding of the implications and uses of their work will be enhanced as well as their professional awareness.

RESEARCHERS OUTSIDE OF SECURITY RELATED FIELDS - The international symposium in Phase 2 will bring together leading edge researchers from various fields and organisations to examine how and what is given attention in social and ethical research. This will enhance the quality and scope of research by sharing methodological lessons about a difficult, pervasive, yet arguably marginalised matter in empirical studies: what is not being studied.